How is long-term exposure to environmental pollutants associated with the increased prevalence of ADHD, depression and anxiety?

Environmental exposure assessment and epidemiology (incl. air pollution, noise, ionizing and non-ionising radiation, waste management, water, climate change and health) e.g. WellHome, Breathe London, HipTox, or a range of other projects